Judaica in Scotland, 1817 - Present: Objects of Faith, Migration and Identity

This project investigates objects of Jewish religious observance (Judaica) from the establishment of the first Jewish community in Scotland in 1817 to the present. This will create a richer understanding of the story of Scotland's Jewish communities, their local, national and international networks, and their place in broader Scottish society. Judaica are found in both religious and domestic settings, and reflect the stories of those who commissioned or acquired them, the environments in which they were made, and relationships between client and maker. Therefore, Judaica represent key evidence to help construct a more nuanced picture of Jewish life.